Orbital Multiscale Pipeline Management Platform

The goal of this project is to develop a novel Software-as-a-Service (SaaS) platform that utilises satellite data, and field sensor data where available, to detect the threats that affect hazardous material pipelines in real time. We plan to achieve our goal by revolutionising satellite data processing through the application of deep learning technologies. We believe we will greatly improve the way in which pipeline operators manage and mitigate threats such as leakages, third party damage and geohazards by enhancing the effectiveness of threat detection, reducing the cost to comply with regulations, and boosting the accountability of pipeline stakeholders to environmental protection agencies. Beneficiaries of this project will be society as a whole, because the risk of hazardous material pipeline leakages and of the consequent environmental damage will be severely reduced, and pipeline operators who will face lower Capital Expenditure in the current business climate in which they face tight budgets due to low energy prices and ever stricter government regulations.